BAFTA ContentSlate

ContentSlate
allows users to create and embed ‘slate’ information in digital moving image
content. There is a long tradition within production and B2B contribution of providing ‘slate’
information at the start of filmed or edited media. For example, the title, running length,
releasing organization and detail of the specific instance might be included. This ‘slate’
information is placed at the front of all B2B media exchanged between producers,
broadcasters, post production facilities, their clients and other professional film and video
organizations worldwide. In the digital domain, this has been replicated without change – no
advantage is taken of digital possibilities, and unwanted legacy from audiovisual tape is too
often preserved. The ContentSlate project will create a digital-savvy visual ‘slate’ and embed
metadata for machine discovery at the same time, suitable for the media asset’s digital
existence. The ContentSlate project provides a much-needed industry utility, and during the
‘proof of market’ project the commercial ‘hotspots’ for adoption and application will be
explored and validated